Innovative Large Area Printer for LED Lighting Applications Proposed by Reprint Ltd

Light-emitting diode (LED) technology is affecting every part of the commercial and
industrial lighting industry. With global shipments of LED lighting products increasing
substantially over the coming years, the replacement lamp sector, large LED displays and the
dedicated luminaries markets are those that are expected to grow the most rapidly.
Florescent tubes up to 1.8m in length account for a substantial part of the replacement lamp
market. Couple this with the demand for larger roadside and advertising displays and other
merging luminary markets, replacing these with LED equivalents will provide considerable
savings in global energy consumption and thereby produce significant falls in greenhouse
gases.
An essential component of new or replacement LED t lighting system is a printed circuit
board (PCB). Producing PCBs up 1.8m long can be achieved by using readily available small
board printers and mechanically joining boards together to achieve the required size, or by
using large board printers which are predominantly manually operated. Both processes are
slow and inefficient requiring significant manual labour. Consequently most existing high
volume LED board production is done in the Far East. However, automating the production
process of the large PCBs would allow Europe and the USA to compete and to re-shore a
proportion of world LED production. Additional benefits of local manufacturing include a
reduction in shipping distances with a consequential cut in fossil fuel usage and also an
increase in local job prospects.